Developing a new generation of hydrogen-resistant alloys to reshape the energy landscape

Hydrogen has become essential for the global transition towards a low-carbon economy. It can be generated from renewable energy sources such as wind and solar power and stored for future use as fuel. As a versatile, clean, and sustainable energy carrier, it has the potential to eliminate carbon emissions from highly polluting sectors such as transportation, aviation and heavy industry. Recognizing this, governments worldwide, including the UK, are investing heavily in hydrogen technologies as part of their long-term energy strategies. In the UK, hydrogen is expected to supply 35% of the country's energy needs by 2050, playing a crucial role in achieving the net-zero target.
However, the widespread implementation of a hydrogen-based economy faces a critical obstacle: the lack of hydrogen-compatible materials for storage and transport infrastructure. When metals are exposed to hydrogen, their mechanical properties are significantly degraded through a phenomenon known as hydrogen embrittlement. Hydrogen atoms are absorbed into metals, diffuse through the material's microstructure, and interact with defects causing rapid crack growth, reduced ductility and brittle fracture. This issue can lead to catastrophic failures that pose serious safety risks. Therefore, there is an urgent need to create hydrogen-resistant alloys that can withstand these harsh conditions while maintaining their mechanical integrity over time.
This project aims to develop a new generation of hydrogen-resistant metals for use in energy infrastructure. The project will adopt a novel approach to create metals with tailored microstructural features designed to trap hydrogen in a controlled manner. By localizing hydrogen atoms in non-critical regions, the new materials will prevent hydrogen diffusion towards critical points, thus minimizing the risk of embrittlement. To assess the resistance to hydrogen embrittlement of these newly developed metals, hydrogen absorption and diffusion properties will be measured, and their mechanical properties will be tested in both air and hydrogen environments. Additionally, proof-of-concept phase-field simulations will ensure the scalability of these fabrication techniques to real industrial components.
The novelty of this research lies in the shifting from merely understanding the mechanisms of hydrogen embrittlement to developing practical, and scalable solutions. While previous studies have focused on understanding the mechanisms of hydrogen embrittlement and characterizing metal behavior, this project aims to create new materials that can be safely integrated into the infrastructure.
This project falls within the EPSRC Materials for Energy Applications research area, aligned with the Energy and Decarbonization theme. It supports strategic priorities, including Engineering Net Zero, by unlocking the full potential of hydrogen as a sustainable energy solution and accelerating the transition to a zero-emission future. Additionally, the project contributes to the Advanced Materials priority by expanding knowledge and technology related to hydrogen-compatible materials.